High Efficiency Recuperator for stationary power Micro-Turbine (HERMiT)

The project aims to develop a novel recuperator technology for stationary power Micro turbine generators.

MTGs already have a number of benefits compared to diesel or other reciprocating internal combustion

engines (currently used for decentralised power generation) in that they are able to burn almost any gaseous or

liquid fuel with significantly improved emissions. However current markets for MTG static power generators

are limited by the inherent fuel-to-electrical efficiency, where the recuperator is a key driver of both engine

efficiency and cost. This recuperator project looks to address both these issues to substantially increase the

decentralised power market opportunity for MTG systems. Through the application of production Additive

Manufacturing techniques, specifically high productivity Selective Laser Melting, the project will deliver a highly

efficient integrated recuperator at a competitive cost.